University of Strathclyde and Cambridge Quantum Computing Limited

To embed knowledge of advanced type systems, to create a new programming language with a state-of-the-art type system for quantum software, improving productivity and in-house capability.